Quantification of vascular and neuronal pathology in dementia using PET and MRI

The increasing occurrence of dementia within our ageing population is one of the pressing challenges facing society. Successful management of patients with dementia is significantly aided by early and accurate diagnosis. Imaging methods such as magnetic resonance imaging (MRI) and positron emission tomography (PET) are already used in the diagnostic process; we believe that there is substantial scope for both methods to be improved to provide more precise and sensitive diagnostic information, and to do so in a way that is easily tolerated by patients. If we are correct in this belief, then the methods we develop within this project will not only help in early diagnosis, but may also help in the discovery of new therapies and in the longer term with helping doctors select the best therapeutic strategies for patients with different forms of dementia.

Imaging methods such as MRI and PET can tell us a lot more about brains than simply providing a picture of brain shape and size. We will focus on improving MRI and PET to be sensitive to two important microscopic aspects of dementia. Firstly, we will develop and validate new methods for measuring the loss of brain cells due to the condition; this loss is the cause of many of the symptoms of dementia, such as memory problems, and we hope to be able to detect these changes earlier than has previously been possible. Secondly we will develop and validate new methods for measuring changes in blood delivery to the brain and how this can affect oxygen delivery. These changes are thought to be part of one of the important processes involved in causing cell death and tissue loss, and are likely to be particularly relevant to vascular dementia.

We will also spend considerable time checking that the measurements we develop are both accurate and practical for application in dementia patients in the future. We will optimise the way in which the scanning processes take place so that the time required for patients to lie in the scanner(s) is minimised. This will be important for future adoption of these methods in the clinical environment.

Potential impact
The outputs of this research will benefit a range clinical and industrial sectors. The obvious clinical benefit is for neurology and gerontology, where the methods provided by this work will add to the toolkit available to clinicians to aid diagnosis and patient monitoring. Industrial beneficiaries are likely to include scanner manufacturers, such as Philips, Siemens (see letters of support) and GE, who are the major manufacturers of both PET and MRI scanners; more efficient and informative imaging methods are likely to increase demand for imaging equipment. The emerging field of PET+MRI hybrid systems is also likely to benefit from our work, which explicitly aims to maximise the combined information obtainable when these two modalities are used closely together. Imaging contract research, equipment and software companies also stand to benefit indirectly from our research (see letters of support from SMEs Icometrix and Bioxydyn), as we expect better imaging techniques to lead to more clinical trials of new therapies for dementia. The pharmaceutical industry will be the main industrial beneficiary of those trials; it will exploit better imaging methods to shorten trials and/or to run trials with fewer patients, as the effects of new drugs will be more readily apparent with more specific and sensitive imaging tools.

Ultimately the highest benefit of our proposed work will be felt by dementia patients and society at large. The pressing need for action on dementia within our ageing population highlights the need for earlier and more precise diagnosis. In time, patients will be provided with more appropriate treatments for their condition due to better diagnosis, and that treatment will start earlier; both factors are likely to have a significant impact on wellbeing by slowing disease progression. Healthcare systems will benefit from substantial cost savings by being able to treat earlier and more precisely, as the more severe (and costly to manage) symptoms of dementia are delayed and reduced due to better clinical decision making enabled by better diagnosis.